Boosting Intelligent Community Lifecycle technologies in Hong Kong- BICYCLE

The BICYCLE project aims at promoting the new technologies developed by IES to support all the stages

that lead to the creation of an Intelligent Community in South East Asia, with particular focus on Hong

Kong. This will be done through a set of activities aimed at understanding the needs and requirements of

potential user groups, as well as local barriers that need to be overcome to achieve a successful market

uptake. These activities include the creation of partnerships with local regulatory agencies, universities

and businesses as well as the organisation of bespoke events and training for target group. This will allow

us to create a base of users for our software and technologies as well as a network of potential customers

for our community level technologies.